Advanced Characterisation of Photocurable Binder for Solvent-Free Battery Cathodes Manufacturing

The transition to clean energy and sustainable battery technologies is essential for achieving net-zero goals and securing the UK's position as a leader in next-generation energy storage solutions. A significant challenge in lithium-ion battery production is the reliance on toxic solvents such as NMP, which pose environmental, health, and economic concerns. Our project focuses on advancing solvent-free cathode manufacturing, providing a safer, more sustainable, and scalable alternative to conventional processes.

The global demand for batteries is projected to increase over ~2.5 times by 2030, with nations investing heavily in gigafactories and supply chain expansion to meet this growing need. While China currently dominates battery production (~70% of the global market), Europe is rapidly increasing its capacity, and the UK is positioning itself for significant growth. The UK aims to scale up battery production to 110 GWh by 2030 and 200 GWh by 2040 based on projected demands, supporting electric vehicles and renewable energy storage. To achieve this, advancing greener technologies like solid-state and sodium-ion batteries, strengthening domestic supply chains, and reducing costs and emissions through innovations are top priorities.

At the forefront of battery technology, Photocentric is pioneering cutting-edge solutions that revolutionise energy storage and manufacturing. Our proprietary photopolymer binder technology eliminates the need for hazardous solvents, replacing energy-intensive drying processes with an efficient Ultraviolet (UV) curing system. This breakthrough reduces energy consumption by at least 30% in cathode production and 10% across total battery manufacturing, delivering a cleaner and more cost-effective process.

**Our Key Innovations**

* Solvent-Free Cathode Manufacturing -- Our photopolymer system enables safer, more efficient cathode production, eliminating NMP-based solvents and reducing the environmental footprint.

* Optimised Photopolymer Chemistry -- Designed to mix seamlessly with cathode materials, ensuring uniform dispersion and enhanced electrode performance.

* Castable & Curable Slurry -- Achieves the ideal viscosity for easy processing, enabling smooth electrode casting and uniform curing.

* Significant Energy Reduction -- Eliminates high-temperature drying, cutting manufacturing energy costs and improving efficiency.

* Scalable & Sustainable -- A crucial step towards solvent-free, high-efficiency battery production that aligns with global sustainability targets.

This groundbreaking approach paves the way for next-generation of solvent free cathode manufacturing for liquid and solid-state batteries, helping the UK establish a stronger foothold in the global battery industry. By accelerating the commercialisation of solvent-free manufacturing, we contribute to a cleaner, safer, and more sustainable battery ecosystem - critical for achieving the UK's net-zero ambitions.